University of Essex and Mersea Homes Group Limited

To design and implement an integrated smart platform and bespoke client-side application for process integration (site plan material sharing, management and version control), enhancing effective office-site communications in the property development industry.